Modelling the genetic variation in populations distributed across non-homogeneous spaces

In medical research one is often interested in the time of an event. For example the age at which people develop a certain disease. Typically, only a fraction of the participants of the study will develop this disease and the majority does not. Furthermore the study does not last forever, so some subjects may develop the disease once observation has stopped. Hence studies result in datasets in which some individuals have an associated time, and some have a lower bound on the time saying that the event of interest did not occur by the end of the observation period.

Studies may further ask if this time of getting a disease depends on characteristics of the individuals in the study. For example, do certain genes have an effect on the time of getting a disease? Does body mass index have an effect? And they may try to model this relationship between covariates and time of an event.

Our key objectives are to develop statistical methods to study the relationship between covariates and right-censored times. We aim to extend machine learning techniques that are available for uncensored data to allow for right-censored data.

The main ESPRC research area we hereby hope to contribute is the `Statistics and applied probability' area: we use mathematical methods relating to Hilbert spaces and probability theory to propose new statistical methods. Our work is motivated by data found in medical research and biology and is therefore also relevant to the research areas `Biological informatics' and `Mathematical biology'